Outlet guide vane forced response

The aim of this PhD project is to improve prediction methods and physical understanding of
forcing mechanisms on non-axisymmetric assemblies and develop mitigation measures if possible. This will be
achieved by developing and validate CFD methods for predicting fan forcing and aero-damping on non-axisymmetric
OGVs under a range of operating conditions, including operation at angle-of-attack. The effects of aerodynamic
differences on each vane as caused by vane geometry patterns and non-uniform flow conditions, as well as
frequency mistuning will be investigated. The knowledge gained during the CFD study will aid the development of
reduced order models and mitigation measures.